Filling the camping market gap between the accomodation provided by a Tent and that provided by a conventional Campervan.through the use of modern material fabrication methods

The use of thermoplastic technology and fabrication techniques to provide cost effective alternatives to existing structures used